Solving the impact of sample matrix on trace explosive detection using 3D printed micro-solid phase extraction arrays and high resolution analysis

Interference arising from complex sample matrices can be significant on trace explosives detection, especially when screening for large numbers of structurally diverse compounds. The aim of this project is to characterise, mitigate and/or harness the sample matrix for semi-targeted trace organic explosives detection through the development of solid phase extraction array platforms (SPE) and analysis using liquid chromatography-high resolution mass spectrometry (LC-HRMS).
The first objective is to characterise effects of matrices on analyte recovery across several sorbent combinations using a range of operationally relevant sample matrices e.g. soil, environmental waters, oils and biological fluids. The inter- and intra-sample variance will be assessed as well as interfering ionisation effects in HRMS detection.
The second objective of this project is to miniaturise the optimised sorbent array into a micro-SPE platform.